Governing the Future City: A comparative analysis of governance innovations in large scale urban developments in Shanghai, London, Johannesburg

We will adopt a comparative approach to investigate social innovations in the context of large-scale urban developments. A large proportion of urban development in different regions of the world is taking place in mega-urban projects, such as new cities, satellite cities, or large new suburbs within existing cities. These developments are building the future city. They are important sites of experimentation in new ways of developing and governing the city as they often stretch across multiple jurisdictions and can take decades to bring to fruition. We specifically explore innovations in: how governments are seeking to manage the tensions between social inclusion and achieving development at scale under resource constraints; how communities are coming together across different neighbourhoods to support one another in the face of the huge changes these developments bring to their environs, including pressures for their displacement; and how developers are playing a growing role in governance. In addition, transnational connections are prolific in large scale urban developments where investors, developers, governments and communities are closely linked in to ideas, policies and practices from other contexts. We will consider how social innovations in all of our case studies are shaped by these wider, often shared, processes.
Our core research question addresses concerns over whether this trend towards at-scale urban transformation emphasizes efficient delivery and market-driven financing of infrastructure over public participation in shaping city futures; or whether such large scale controversial developments might in fact be opening up a political space for new forms of governance. Based on in-depth case studies of three large scale developments in different contexts - the Mayoral Development Corporation in Old Oak Park Royal in London; a new suburb, Lingang, in Shanghai; and the ambitious Mayoral project to stitch together segregated Johannesburg through the "Corridors of Freedom" - we compare ways in which the governance of cities is changing.
The three projects we have selected to study share similar challenges in terms of financing developments through enhancing land values, designing liveable and sustainable new urban areas, and fostering spatial planning models which integrate the new developments into the wider metropolitan region. In addition, the developments are linked in to shared international policy and development networks. Thus we feel it is productive to compare the range of different kinds of governance outcomes generated by large scale developments across these different planning and development contexts. Our cases consider different models of urban development: state-led new town construction in China, property-led planning-gain development in the UK, and the developmental models balancing service delivery with economic growth agendas in South Africa. This gives the research a very innovative academic component, as it is not common to compare development experiences in cities in different regions of the world; doing so means we can speak to the diversity of urban experiences across the globe, which are strongly influencing each other. Contrasting the declining scope for public participation in planning in the UK with the now well-established democratic urban planning process in South Africa, and emerging land markets, property rights awareness and concerns to generate vibrant urban communities in China expands our perspective of urban transformation to its full spectrum.

A distinctive feature of the research is that it has strong policy relevance. The research design creates a framework with a high potential for wider impact, including a dedicated strand of action research to co-produce knowledge with local residents and business groups, and a targeted engagement with planners and policy makers to enable direct learning across the three cases in relation to models of development finance and management.

Potential impact
The project will support learning about innovations in relation to the shared governance challenges of large scale urban developments in three contexts (London, Shanghai, Johannesburg). These include: achieving sustainable and inclusive urban development through property-based models of financing; achieving metropolitan spatial integration; enabling community engagement at such a scale and over the long duration of these developments. For example, Shanghai planners have concerns with spatial integration, a large proportion of workers commute from the central city; government are working on a new vision of self-contained cities within the metropolis, and are eager to learn from other cases. Meeting development needs through property based development is of concern in Johannesburg, and the limits of London's current property development model have been raised by the London Finance Commission. We will enable direct learning through a meeting of senior operational planners and managers from each city and indirect learning through inviting user groups (widened through snowballing via our research interviews and contacts) to impact workshops and city-wide community conferences. The impacts of these developments on local residents and businesses raise concerns about how local residents and business groups can build effective engagements with planners and increasingly with developers. We will explore this through action-research with community groups in London and Johannesburg, with direct impacts for these groups and wider implications for communities and governments across these cities and in other contexts.
Our key research question, as to whether and how democratic forms of large scale urban development can be enabled, is crucial to the future of cities in all three contexts, and notably so in the UK where strong participatory planning practices, urban tolerance, and a democratic national culture are widely valued. We will disseminate results widely through end of project publications targeting communities and practitioners.

Examples of user groups most of whom we are already in touch with: Metropolitan strategic planners: GLA London Plan team (John Lett); City of Johannesburg Central Strategy Unit (Deputy director - Jan Erasmus); Shanghai Bureau of Planning (deputy director Xu Songyi); Shanghai Institute of Urban Planning and Design (research director, Shi Song); Applied urban researchers: (Shanghai Pudong Institute of Planning and Design (SPIPD) (contact, Luo Xiang); Gauteng City Region Observatory (Director, David Everatt); Trust for London (charitable funding and research agency (Bharat Mehta, chief executive); London Finance Commission Chair ( Prof. Tony Travers); Regional and National Government urban planning: Rashid Seedat - Head of Gauteng Planning Commission, Gauteng Province; UK Central Government Cabinet Office Cities Economic Growth Unit (Rob Keeling); Khulekani Mathe - Head of Secretariat, National Planning Commission, Presidency; Modjadji Malahlela - Head of SA Division of BRICS Secretariat; Business groups and consultants: Park Royal Business Group (Chair: Rahul Gokhale); West London Business (Frank Wingate); London First (Faraz Baber, Planning and Development Policy); Johannesburg Chamber of Commerce and Industry; Frank Moss (London, OO consultants - Park Royal Industrial Atlas); Community partners: London Tenants' Federation (Sharon Hayward); Just Space (Richard Lee); Planact (Mike Makwela); Grand Union Alliance (Old Oak community network); International urban policy networks: Cities Alliance (Director: William Cobbet; Adele Hosken, Pretoria); Metropolis (international network of cities in which Johannesburg is active, hosting 2014 conference); United Cities and Local Governments (city to city learning programme officer, Barcelona); Professional planning bodies for dissemination: Royal Town Planning Institute; African Planning Schools Association (hosted at UCT ACC; contact Prof Vanessa Watson).